Understanding and optimising patient journeys within an integrated care system

We propose a doctoral project with the following social impact: to help understand and optimise patients' journeys through the local healthcare system (visits, medical tests, hospital admissions) in North West London using exemplar conditions such as heart failure and COPD. The goal of the project is to use AI methods, in combination with simulation and stochastic analysis, to identify healthcare system bottlenecks and inefficiencies that hinder the quality and safety of patient care. Techniques that are expected to be used will rely on queueing models and computational optimization to describe and tune the patient waiting times and their treatment priorities, taking into account profiling made through machine learning methods. Questions the project will answer include "What is the most efficient route through the healthcare system for a patient?" and provide concrete proposals and how patient flows can be profiled from data using AI, analysed to answer what-if questions, and optimized through AI-based decision making. The project will use a relevant dataset (e.g., CPRD: https://cprd.com/Data) to develop hospital care and patient journey models.